BABE: Battery management control system for Advanced Battery Engineering

"This project presents a unique opportunity for a young British start-up, Brill Power, to prove the business case for its pioneering battery management control system technology, through partnering with E-Car, the UK's leading electric vehicle (EV) sharing club. Currently EV batteries degrade at an unnecessarily quick rate (which will be worsened by the introduction of rapid charging) and under EV leasing models it is the manufacturer's responsibility to replace the battery. Furthermore, EV drivers often experience range anxiety, whereby drivers are unsure of the vehicle's ability to cover certain distances due to charge levels and limited charge infrastructure.

Brill Power's revolutionary battery management control system addresses these factors, specifically by increasing the life of the battery by up to 60% and increasing the range of vehicles, whereby a vehicle that started with a 200km range will still be at 180km with the Brill Power battery management control system, when a conventional system would only be at 150km. This project seeks to confirm the predicted impact of Brill Power's technology on EVs, through comparing its performance to previously unobtainable data from E-Car's 140 EV fleet. This analysis will then underpin proposition testing, to be undertaken with the key EV fleet manufacturers Nissan and Renault (Brill Power's target market), shaping the commercial and technological development of Brill Power. Overall, the project will generate significant insight into the potential role of Brill Power's intelligent BMCS in EV battery manufacture and performance."